Cyber Security Improvements

As a growing business we are concerned that our current information security controls and process’s may not be robust enough to protect our business and our
customers from todays cyber attacks.
As such we acknowledge that we require specialist assistance and believe that the Cyber Security Innovation voucher would really help us resource external
assistance.